Impact of Professional Training on AD Text Creation in India's Museum Community

1. How does a museum community develop AD in multiple languages?
2. What is the role of interactions between new members (professional trainers) and existing members (non-expert AD practitioners) of a museum community?
3. What is the outcome of such interactions on AD text creation?
4. How do the BPS receive AD created by a trained museum community?